Eigenfunctions on random hyperbolic surfaces of high genus

This project is part of a wider EPSRC funded research programme, whose aim is to make progress towards the proof of influential conjectures made in the 1980s in the context of quantum chaos. Following a large body of work in the physics literature over the past three decades, which provided a heuristic explanation of random matrix statistics through correlations of chaotic classical particle trajectories, we will focus on particularly clean mathematical models of quantum chaos -- the Laplacian on hyperbolic surfaces. The study of hyperbolic surfaces is interesting because they provide a rich family of examples with chaotic dynamics (due to the negative curvature) and allow the application of powerful mathematical tools. The focus of this project will be the asymptotic fluctuations of eigenfunctions of the Laplacian in the limit of high genus, with the aim of confirming rigorously long-standing conjectures due to Berry and Feingold-Peres. Using the Selberg pre-trace formula, a standard tool in the subject, eigenfunction correlations will be mapped to geometric correlations of closed geodesics, and the key challenge in the analysis will be to prove rigorous limit theorems for the distribution of closed geodesics.